Roller Coater for applying release agent to the side flights of conveyor belt based sytems

This project relates to a new method to apply release agent to the side flights of conveyor
belts used in the production of Expanded Foam Polyeurathane Insulation (EFPI) sheets.
Existing methods use a spray system which is unreliable wasteful of release agent and can
cause safety issues. The new method based on applying release agent via rollers directly to the
side flights is safer, uses 50% less release agent and is more user and environmentally
friendly.